Integration and Validation of Engineering Simulations (Smarter decisions based on integrated modelling and testing of structures)

Computational modelling of engineering systems. The focus of this project is to explore how the creation of an integrated nuclear digital environment (INDE) enables strategic and scenario analysis. This research work will build on a recent published work on the "design of an integrated nuclear digital environment (INDE)".
It has been proposed that such an environment would consist of a series of interconnected, multi-scale, multi-physics computational models linked to the real-world by data acquired during validation of prototypes, in-service monitoring and inspection of plants, and in-situ monitoring of stored waste. It is expected that the data required will be acquired through innovations in measurement analysis and uncertainty that will be applied through projects, relating to a lifetime extension, decommissioning, and resurgent national science programmes.